Mathematical modelling of the emergence and spread of antibiotic resistant bacteria in healthcare settings: a stochastic approach

See Case for Support for abbreviations and references.

Antibiotic resistance of pathogenic bacteria has historically arisen in parallel with the development of new antibiotics; this race posing a major health problem worldwide where bacteria seem to be winning [33]. A paradigmatic example is methicillin-resistant Staphylococcus aureus (MRSA), which can cause severe infections in the bloodstream and the lung and that, after developing resistance against penicillin, has become resistant also against a second antibiotic, methicillin. Development of resistance against antibiotic can occur due to antibiotic pressure, where non adequate prescription policies play a fundamental role. This is one of the reasons for DRB being a particular challenging problem in healthcare facilities, together with other reasons such as the presence of aged individuals with weaken immune systems. The problem of the presence of DRB in HCSs has taken the next step by their spread in the community (non-healthcare environments). This has led to the appearance of new strains which are able to cause severe infections in healthy individuals. Moreover, the infiltration of these new community-related strains in HCSs has become an additional challenge.

In order to avoid the emergence and spread of DRB in HCSs, different strategies are usually followed: appropriate antibiotic prescription policies, management of staffing levels, isolation of infected patients, compliance of hygiene procedures, etc. However, most of HCSs usually follow a combination of these procedures, and the individual efficacy of each of them is hard to measure. This quantification is important not only due to the scarcity of resources in these clinical environments, but also because some of these policies entail moral and ethical problems. Mathematical models have proven to be a robust tool for addressing the efficacy of these individual strategies, as well as for identifying the factors involved in the emergence and spread of DRB in HCSs.

The aim of this fellowship is to contribute to the mathematical modelling in the area, in order to answer a number of open questions. Particular questions that will be addressed within this fellowship are: which is the importance of some factors, such as the contamination of the healthcare setting environment (for example, equipment), in the spread of resistant bacteria in healthcare settings? How does this spread occur in different healthcare settings (for example, in hospitals versus nursing homes)? What is the impact caused by the existing heterogeneities among individuals within the HCS (healthy individuals, such as HCWs, versus moderate or severe ill patients; adults versus children; patients under antibiotic treatment, ...)?. Additional questions to be addressed within this fellowship are related to the use of clinical data for refining the mathematical models, and the consideration of new mathematical models that can explain the process by which DRB arises within a particular individual.

The emergence and spread of DRB is a major problem worldwide. However, due to financial reasons (for example, some antibiotics newly developed are only effective for a few years, with the subsequent development of new DRB strains) the number of pharmaceutical companies working in new antibiotics development is scarce, and governmental financial incentives are usually required [24]. Moreover, it is worth noting that, in Europe, it has been estimated that infections with MDRB cause around 25000 deaths per year [25], with an estimated cost of 16 million additional bed-days (translating into 7 billion Euros in direct medical costs) [19]. Thus, it is necessary to combine the development of new antibiotics with control intervention measures to avoid the emergence and the spread of DRB among HCSs, which is at the same time crucial to implement intervention strategies based in quantitative knowledge.

Technical abstract
See Case for Support document for abbreviations and references.

This fellowship focusses on the mathematical modelling of the emergence and spread of DRB in HCSs. Due to the small population sizes involved in HCSs, the stochastic approach is considered. Main aims of this research amount to: (i) to develop intra-host models for the emergence of DRB; (ii) to relate the quantitative information obtained from these models with new epidemiological models in the population level for the spread of these bacteria strains among individuals in HCSs. These new models will address at the same time a number of open questions in the area (e.g., competition between different strains, or consideration of HCSs different than hospitals); (iii) to develop new stochastic models and tools for analysing the efficacy of intervention measures for controlling the spread of DRB in HCSs; (iv) to adapt tools that I already developed [P7,P10], and develop new mathematical/statistical tools, to address the intrinsic heterogeneity among individuals in HCSs; and (v) to relate models with clinical data.

In order to attain the objectives listed above, I will make use of a wide range of techniques in which I have expertise. Among others, these techniques amount to: study of stochastic descriptors, analysis of first-passage times and absorption probabilities, use of auxiliary Markov chains, Laplace-Stieltjes transforms and probability generating functions, consideration of phase-type distributions, and algorithmic approaches within the matrix-analytic techniques [17]. On the other hand, particular skills development objectives within this fellowship are to widen my clinical knowledge in DRB, and to apply statistical techniques in order to relate the stochastic models developed within this fellowship with clinical data provided by clinical collaborators. To this end, different statistical techniques (the ABC algorithm, the Gibbs sampler or Monte Carlo Markov Chain methods) will be considered.

Potential impact
See Case for Support for abbreviations.

I consider myself, in terms of my skills and career development, and due to the special characteristics of the Skills Development Fellowships, one of the main beneficiaries of this fellowship. This can be classified as short-term (within the project) impact of this research. I have a quantitative background, seeking to develop new expertise and skills for modelling the emergence and spread of DRB in HCSs. I will not only learn about the clinical aspects of these processes, but I will also develop skills in the application of statistical techniques to inform my mathematical models with clinical data. I will develop complementary skills (e.g. networking, student supervision...) not only by means of carrying out related activities during the fellowship, but also by attending a wide range of courses offered by the Staff and Departmental Development Unit (University of Leeds). Mid-term impact (1-5 years after the project) will be my establishment as an independent researcher in the area.
Beneficiaries of this research, in the mid- and long-term, are all across the healthcare sector. There is poor evidence base (see Letters of Support and Case for Support) for many of the prevention and control measures implemented in HCSs for avoiding the emergence and spread of DRB. My fellowship will help to understand their transmission routes, and to obtain quantitative knowledge regarding the efficacy of control measures usually applied. It has been identified, as an open question, the quantification of the efficacy of individual measures taken within intervention policies such as the Search & Destroy policy (see Case for Support), which is a combination of individual measures that leads to financial, legal and ethical problems. Thus, quantifying the efficacy of these interventions could lead to the design of intervention policies where only the most efficient individual measures are implemented, saving resources and avoiding these legal and ethical problems. New results in the area will directly help agents involved in healthcare policy making (e.g., collaborators and advisers in this proposal who have advisory roles in different national and international institutions for avoiding the emergence and spread of DRB in HCSs, such as Public Health England, the NHS or the UK Department of Health).
MDRB cause around 25000 deaths per year in Europe, with an estimated cost of 16 million additional bed-days (7 billion (euros) of direct medical costs) (see Case for Support and references therein). Thus, indirect beneficiaries in the long-term are patients, HCWs and institutions, since avoiding infections during (M)DRB outbreaks in HCSs directly depends on the implementation of quantitatively-based control measures, following recommendations by advisers mentioned above. Moreover, new tools developed within this fellowship will be useful in the area of mathematical epidemiology (e.g. analysis of heterogeneous environments), having an impact in the research carried out by other researchers, as well as by collaborators within this fellowship. Thus, the beneficiaries identified within their research projects will be also indirectly benefited, in the mid- and long-term, by the research carried out here.
Finally, additional indirect beneficiaries, in the short-term, will be participants in activities in which I am and I will be involved. I have participated in the Higher Education Day (HED) in the Notre Dame Sixth College in Leeds (2014). During this day, I showed my research to students, to inspire them to consider researching, in the future, in the interface between mathematics and biology. My attendance to the HED in June 2015 is confirmed, and I have also participated in similar activities in different institutions abroad during the last years. Thus, I plan to maintain my participation in these activities in the future, as well as similar ones which may arise, in order to keep delivering this kind of impact.